The University of Manchester and EDF Energy (West Burton Power) Limited

To embed and exploit capability enabling early stage fault detection in main turbine governor valves to prevent failures by development of condition monitoring technology and standard test procedures